FLAME - Fret Light-sheet Automated Micro Extensometer

Understanding how plants obtain their size and shape is vital as it controls the functions of organs, their ability to withstand stress and regulates yields. Plant cells are surrounded by cell walls. In order for the cells to grow these walls must soften so that they can expand. This softening is coordinated so that parts of the tissue soften and others do not, enabling the emergence of complex shapes. Where this cell wall softening occurs is controlled by gene networks and the actions of the hormones that they encode. There is also feedback that exists within the system whereby the gene expression can be controlled by mechanical stresses that build up as a result of their actions. The direct link between gene expression and the final shape of the organ is poorly understood due to the difficulties associated with obtaining data that show gene expression or hormone levels at the same time are revealing mechanical properties. Most current methods require the sequential acquisition of data or are restricted to the surface of the tissue and thus do not provide information on the internal layers. Here we propose to address this by combining a small extensometer that can apply forces to tissue with a light-sheet microscope that is capable of imaging internal layers rapidly and with high resolution. This will provide insight into the process of development and also other processes that feed into it.

Technical abstract
Aim:
1)To simultaneously image gene expression levels and measure mechanical properties with high temporal and spatial resolution.
2) To observe responses to mechanical stress rapidly and in all tissue layers.
Previous coupling of a miniature extensometer to a confocal microscope by the author gave insight into this process (Robinson and Kuhlemeier, 2018; Robinson et al., 2017). However, compared to confocal microscopes light-sheet microscopes have the following advantages that they will give to FLAME.
1) Rapid imaging of samples will enable a greater range of mechanical properties to be measured and will enable rapid responses to mechanical stress to be seen.
2) Low damage It is important to distinguish between responses to mechanical stress and imaging stress. The light sheet enables us to image with lower photo-toxicity enabling samples to be analysed for longer or more frequently.
3) Inner tissue layers Much of our research efforts have focussed on the epidermis due to technical limitations of imaging inner tissues. FLAME will provide an opportunity to evaluate the role of the internal tissues layers to growth.
4) Vertical For plants it is advantages to image them in a vertical position to prevent gravitropic responses. The arrangement of the light-sheet microscope means that in contrast to confocal microscopes, the sample will be vertical.
No one has previously coupled an extensometer to a light-sheet microscope due to technical challenges of fitting the extensometer into the chamber where the imaging occurs, challenges in extracting the necessary data from the images to compute the mechanical properties and the difficulties of sample attachment. However, the members of this grant have extensive expertise in these areas and a track record of succeeding in developing new methods. In addition to combining the extensometer with the light-sheet, we will also ensure it has FRET capabilities so that it can be used with the latest biosensors.

Potential impact
The UK economy and research community will benefit from this unique technology being available in the UK. It will help to attract talented individuals to the UK to participate in collaborations and improve the UK impact on the global stage. The main benefit to industry will be via our interaction with Cambridge enterprise and CambPlants Hub. These organisations help to license research tools and to put researchers into contact with industry and policymakers.

The main impact of this research will be to academics within and outside of the field who may wish to use this technology or who benefit from the results of this study. They will benefit from having access to the technology. Having improved tools to quantify mechanics will lead to breakthroughs in our understanding of development which will be beneficial to breeders who are trying to optimise morphology, yields or ability to withstand mechanical stresses.

Bioimaging suits will also benefit from this technology by having access to it and through the support they can receive from the microscopy facility at SLCU to set up a similar device.